High power laser plasma acceleration - making accelerators smaller, cheaper, better

Laser Wakefield Acceleration (LWFA) has been hugely successful in demonstrating high gradient and high energy acceleration of electrons but the shot-to-shot energy stability and bandwidth of these sources remains however below that of conventional accelerators; this is due to the intrinsically nonlinear and noisy nature by which particles are 'self-injected' into the laser wakefield. One attractive method to improve the performance of LWFA would be to inject high quality bunches from a conventional accelerator into a LWFA, which would allow energy gain in a linear regime and preserves the injected bunch quality.
This project will use the new Full Energy Beam Exploitation (FEBE) facility on the CLARA linear electron accelerator at the Daresbury Laboratory to investigate high accelerating gradient, high charge external injection experiments. This will also involve measurement of the emittance of the injected and accelerated beams to demonstrate the preservation of the beam quality. The FEBE facility has recently been awarded funding for a 100TW laser, making it one of only a few facilities worldwide where it is possible to investigate the interaction of a high power laser with a relativistic electron beam in a plasma.
The project will involve both experimentally and numerically researching external injection of electrons into a laser driven wakefield at FEBE and developing diagnostics capable of fully characterising the accelerated beam. This will involve detailed simulations using the fbpic code and beam simulations by accelerator staff at Daresbury to identify the parameter space for successful injection and acceleration. This will also involve the design and testing of a suitable gas jet target for injection, and investigation of guiding mechanisms for the high power laser to drive the wake before a full experimental programme on external injection.